Hands Free Hectare - study into the feasibility of using open source drone technology to automate field agriculture

The Hands Free Hectare aims to produce the first crop in the world to be grown completely autonomously -

from establishment to harvest, no humans will enter the field. The project will modify existing farm machinery

models to utilise control systems developed from open-source data, providing a low-cost route to on-farm

machine control.